Hemp-LimeConstruct_01

The proposal seeks funding to assist with the procurement of technological and academic partners in the testing and prototype product development of an innovative new construction material.